Photarix: Demonstrating game-changing, room-temperature, telecoms-wavelength single photon sources for ubiquitous quantum-secure encryption

The rise of quantum computing presents a serious challenge to the way we protect digital information. Many of today's encryption systems, which keep our online banking, medical records, and national security data safe, will no longer be secure once powerful quantum computers become available. In fact, some attackers are already collecting encrypted information now, intending to break it in the future, a strategy known as "harvest now, decrypt later."

At Lancaster University, our research team is working on a new solution to this problem: quantum-ring single-photon LEDs (QR-SPLEDs). These are advanced light sources that produce single particles of light, called photons, one at a time. This capability is essential for quantum key distribution (QKD), a communication method based on the laws of physics rather than mathematical complexity. QKD enables encryption that cannot be broken, even by quantum computers.

Other single-photon sources that are already commercially available or under development are difficult to use in the real world. They are often large, expensive or require cooling to extremely low temperatures. Our QR-SPLEDs are different. They work at room temperature, are compact, energy-efficient, and can be produced using the same manufacturing techniques already used to make billions of telecom laser devices each year. This means they can be made at scale and at low cost, making them practical for widespread use.

Our project will take QR-SPLEDs from laboratory research to working prototypes suitable for real-world testing. We aim to demonstrate in a laboratory setting that they are suitable for secure, high-speed communication in a manner compatible with existing fibre-optic infrastructure. This would allow industries such as finance, telecommunications, defence and healthcare to protect sensitive information against future quantum-enabled cyberattacks.

The CyberASAP programme is helping us refine our commercialisation strategy, ensuring QR-SPLEDs meet the pressing needs of industries facing quantum-era cyber threats. Industry feedback has already highlighted a strong demand for room-temperature, telecom-compatible and cost-effective single-photon sources, positioning QR-SPLEDs as a game-changing technology in cybersecurity. This Phase 2 project will build on that momentum, delivering clear value propositions and strong market validation, paving the way for a spin-out within the next year.

With the global quantum communication market projected to exceed $5 billion by 2030, QR-SPLEDs fill a critical market gap by providing compact, efficient, and affordable single-photon sources, uniquely suited for large-scale deployment in cybersecurity systems worldwide.